Development of an innovative digital EMC receiver

This project is the development of a new EMC receiver. EMC is Electro-Magnetic Compliance. Compliance is a legal requirement virtually worldwide. It applies to all electrical or electronic products placed on the market. Measurement of compliance is defined in international standards. This compliance is a measure of how much electrical and radio interference the product creates, and how it performs in the presence of external interference.

In the modern world which is becoming dependant on electronic communications, the issue of interference is increasingly acknowledged as a critical factor.

At the core of any interference measurement system is the 'EMC receiver'. The specification of this is defined by international standard CISPR16\. Conventional measurement techniques that meet the requirements of the specification are time consuming and slow. A single measurement can take up to an hour or more, and typically, each product will require many such measurements.

This has significant cost/time consequences for any new product development.

Our market is focussed on manufacturers, all of whom are required to ensure that their products meet the internationally specified mandatory limits for emission of interference. This new receiver will considerably reduce the time required to take the necessary measurements, thus reducing time-to-market.

The advent of very fast and powerful digital processing components has made possible the prospect of achieving these measurements in seconds rather than hours. Overseas competitors have already introduced receivers that utilise similar technology, but at high cost.

The purpose of this project is to develop an advanced, high performance receiver that will match the performance of existing systems, whilst remaining price competitive. In order to achieve these aims, we have identified components thatcan provide the essential high speed signal acquisition, signal processing, memory and comms links that can form the basis of a cost effective solution.

Such advanced technology will require specialist expertise for the development of the required software and digital logic. We aim to partner with De Montford University who have proven experience and expertise in these fields.

The end result is planned to be an advanced EMC receiver that utilises the latest high speed and high bandwidth components now available. The intention is to create a market leading world class product. This will ensure that the UK remains a prime supplier of interference measurement systems to the global market. It will also establish a close link with UK academia to promote industry-university partnership.